DDRugging glioblastoma through the development of smart biomaterials

From inception, the proposed project has been designed specifically with reference to the EPSRC Healthcare
Technologies Theme. In line with the first 'grand challenge' aim of this theme, the project is expected to tackle
a number of engineering challenges to develop a new therapy, with the potential for future clinical translation.
Since brain tumours are responsible for more years of life lost than any other cancer, we believe the clinical
context of the studies aligns strongly with the 'strong features' of the Theme's vision to focus on the highest
priority healthcare challenges. Previously developed surgically-delivered therapies for glioblastoma - the most
common and aggressive brain cancer - are not routinely used in the clinic due to a number of physical limitations
which hamper their efficacy including: rapid, potentially toxic drug release profiles; physical properties including
stiffness which are not well matched with the human brain, and; the permanent, non-degradable nature of
compounds used. A fresh, and multidisciplinary engineering perspective is required to develop new biomaterials
that are fully attuned to the current unmet clinical need. As such, the proposed project will deal with a number of
critical engineering challenges to provide a novel, composite biomaterial with the potential to improve patient
outcomes. Firstly, the properties of previous PLGA/PEG pastes will need to be substantially modified to enable
the delivery of a number of targeted drug therapies, and provide a stiffness much more comparable to brain than
in previous studies. Secondly, microbeads with properties that permit the ionizing radiation triggered release of
both targeted drugs and temozolomide will need to be developed. Although we anticipate these may be based on
use of a poly-di(carboxylatophenoxy)phosphazene (PCPP) hydrogel with a selenocystamine cross-linked matrix, a
number of alternatives will be developed to provide optimal 'on/off' drug release, whilst also considering the
potential for 'drug recharge'. Thirdly, both components of the composite biomaterial will need to be improved as
part of iterative engineering process to ensure their use in combination does not adversely impact desired
properties and to provide an overall drug release profile and duration which far exceeds materials published to
date. This represents a significant challenge, but is critical to provide the durable treatment responses that
patients desperately require. Fourthly, the project deals with the engineering challenge of developing potential
ways to replenish drug compound(s) into the smart biomaterial. This provides a fresh problem, which to resolve,
we expect the student will need to take inspiration from current implantable neurosurgical devices (such as an
Ommaya reservoir, or a baclofen pump) and adapt these to develop a new device that can be used in conjunction
with the smart biomaterial developed earlier in the studies. With our support, a particularly talented student may
be able to further advance this idea - for example, by developing a bioelectronic device with sensing capabilities
to monitor drug concentration adjacent to the surgical resection cavity and alert the user when drug
replenishment is required and/or administer this in an automated manner. Finally, the studies will incorporate
development of a 3D bioink printed resection cavity model to efficacy test the biomaterials against explanted
glioblastoma cells or tissue. The 'to-scale' or 'near human scale' nature of this novel model will represent an
important advance in the 3D glioblastoma models our team are currently engineering and is likely to require
numerous innovations to maintain cell viability at this scale, including integration of a 3D printed prototype
vascular/perfusing network.